Fashioning Metadata Production Tools (FMPT)

• The project number:
o 101037
• The project title:
o Fashioning Efficient Metadata Production Tools
• The project description:
o This project aims to develop a robust mechanism to support the association of existing metadata to new tools to link production and clothing XML with production descriptors to enhance the impact of digital capabilities of the fashion supply chain. The project will connect individual requirements with middleware and toolkits to enable easy capture of a wealth of production process detail for the manufacture, sale and distribution of clothing. It will also reveal opportunities for the manufacture and production through data analysis to release efficiency in the supply chain.
• The project participants
o UAL
o Lutwyche/Cheshire Bespoke
o Tailor Made London
o Keyboard Interactive
• The amount of grant offered to each participant.
o UAL- £144,920
o Lutwyche/Cheshire Bespoke- £52,750
o Tailor Made London- £39,450
o Keyboard Interactive- £52,720